Datalanguage metadata platform

A platform to enable the crowd sourced application of high quality and high value metadata to digital media to fundamentally transform the monetization of online video for publishers